Underpinning whelk fishery co-management using bio-economic and network analysis approaches

UK Whelk fisheries are an increasingly economically important species achieving a first sale price of £1200 per tonne in 2019. At present, there are no limitations on the number of vessels that can enter the fishery and management measures are limited to the use of minimum landing sizes and in some areas pot limitations (e.g. the Isle of Man). Landings remain steady but effort is increasing which indicates that whelks may be over-exploited. The fishery is data limited with a lack of area-specific biological data and information about fleet activity and performance. Whelk fisheries differ considerably from other fish and shellfish species due to the life history of whelks and local growth variation (Hague et al. 2015; Emmerson et al. 2018). Whelks lay eggs directly onto the seabed with juvenile whelks emerging directly from egg masses. As there is no pelagic dispersal phase, this means that local depletion or extirpation of whelks is a common feature of this fishery. Recovery dynamics will be affected by the density of whelks remaining on the fishing ground and rates of immigration from adjoining areas. As the fishery is spatially constrained, many fishers deploy as many pots as they can maintain or are permitted to fish so as to occupy 'space' and exclude other fishers. This leads to inefficient fishing, increasing the need for bait (itself subject to a fishery) and increasing potential environmental impacts such as seabed disturbance, ghost fishing and entanglement of other species. Anecdotal observations suggest that individual pot catch per unit effort differs considerably within a string of pots further emphasising that fishers are using 'too much' gear when less could potentially give the same yield of whelks. At present managers have little evidence on which to base a pot (effort) limit.

The PhD proposed would building on existing on-going work that is looking at the use of alternative baits, pot design, bycatch release and on-board sorting protocols (Heriot-Watt), annual assessments, growth rates and spatial variability in catch and growth (Bangor). This PhD would critically focus on understanding catch per unit effort and recovery dynamics of local fishing areas. This would be achieved through direct field observations informed through fisher surveys to understand their experience of recoverability and how this varies spatially, decision making that underpins where to fish, how much gear to fish, giving up times (i.e. the lower acceptable threshold for CPUE before moving elsewhere). This information will be combined to undertake a management strategy evaluation that integrates a bio-economic of performance. The latter will be used in conjunction with network analysis of whelk fishers and other sectors that impact upon whelk fishing to inform sustainable management solutions that could be tested under the fishery management plans currently in development